SQALE: Scalable Quantum Atomic Lattice computing tEstbed

Quantum computing has a significant role to play in a wide variety of computing tasks and is seeing major investment from both the private and public sector worldwide. Even with NISQ-era computers, there are many applications which are of great interest.

The SQALE project will deliver a state-of-the-art neutral-atom quantum computing testbed to the NQCC, allowing UK researchers to explore the benefits of intrinsically stable high-performance atomic qubits.

Our innovative approach to quantum computing - using trapped neutral atoms entangled through Rydberg-mediated interaction - combines the fidelity and universality of atomic qubits with a density that is unparalleled by other approaches. This enables cold atom quantum computers to reach scales of qubits deep within the NISQ-regime in a single device at room temperature.

In parallel to the commissioning of the testbed at the NQCC facility, our project team will work with key stakeholders that will benefit from the numerous advantages quantum computing will bring to the UK. From applications of security with the national government to the economic and societal impact at the local governmental level, by bringing together expertise in quantum software we will help the NQCC to deliver its core mission of using quantum computing to unlock economical and societal value for the British public.